Innovative approaches to sustainably reduce cattle lameness

An innovative approach to tackling bacterial lameness infections in dairy cattle. Pruex will further test their unique approach to improving cow foot heath, with the use of beneficial, non-infective bacteria - to dominate the microbiome of the cow foot and outcompete disease causing bacteria. Eliminating the need for carcinogenic and toxic footbathing chemicals on farms and reducing the volume of dirty water entering slurry pits. The nutrient value of the improved slurry will be quantified as a fertiliser.